University of Surrey and Vistafolia Limited

To establish a UK R&D base and develop a bio-based polymer with measurable ultraviolet stability and fire-retardant qualities while still allowing for injection moulding to create artificial foliage. The new polymer will have recyclable qualities for a better end of life use and to reduce plastic waste.